Ionospheric Outflow at Jupiter

Ionospheric outflow is a process in which the charged upper atmosphere of a planet streams along the magnetic field into the surrounding environment. This process can provide a significant mass source for the local environment and is important for the evolution of planetary atmospheres. Our understanding of how ionospheric outflow works at Earth has been informed by years of satellite measurements and numerical models. However, our understanding of this process at the outer planets is poorly understood.

This project will globally characterise ionospheric outflow at Jupiter through use of existing numerical models of Jupiter's upper atmosphere and ionospheric outflow. This work is timely as the Juno spacecraft, in orbit since 2016, measures this phenomenon providing in situ data for direct comparison. Our work will help interpret Juno particle measurements, offering insight into the atmospheric conditions at the time of observations. It will increase the science return from the mission and further our understanding of atmospheric outflow processes throughout the solar system.

Specifically, this project will:

1) characterise global outflow as a function of planetary location, considering variations between night / day and auroral / non-auroral latitudes, and quantify the amount of mass lost by the planetary atmosphere and added to the surrounding environment. We will compare this mass source to that of volcanically active moons orbiting Jupiter.

2) determine how the twisted nature of Jupiter's magnetic field, combined with strong rotationally driven forces, can lead to ionospheric outflow 'hotspots' on the planet.

3) illuminate how changes in the local interplanetary environment, which lead to heating of the planetary atmosphere, affect planetary ionospheric outflow.

The answers to these questions have consequences for the surrounding environment as the light ions flowing from the atmosphere can alter the magnitude of electrical currents and fields, thus altering the dynamics of Jupiter's magnetosphere. Model results can be used as boundary conditions for future studies on magnetospheric dynamics. They will enhance the science return from the Juno mission, provide context for ground-based observations, and provide planning context for the upcoming JUICE mission.